Newcastle University And Centre for Process Innovation Limited

To implement innovative monitoring, modelling and control technologies in order to increase process understanding which will accelerate process development and optimisation.